Boom-Time Adventure Sports Computer for height of jump, and Competition Timing with live telemetry

Boom-Time is developing a new innovation for adventure sports starting with Mountain Biking, to bring new metrics to participants.